Stravel - Proof of Market Study

Stravel uses competition, technology, mobile applications and GPS to encourage residents,
school children and employees to travel actively and sustainably. It is an early-stage product
launched successfully in the UK, built upon the proven platform of PleaseCycle (cycling only).
The funding is to establish if there is a wider export market for the product.